DAAT Applications Development (Automotive Composites and Alloy Jointing) Project

Lightweight vehicles can help to reduce carbon dioxide emissions. With carbon fibre reinforced plastics (CFRPs) becoming cheaper, their wider uptake in automotive engineering is being limited by the curing time and costs associated with jigs and fixture costs for bonding CFRP panels. Tecman Speciality Materials (TSM) have developed a product (DAAT®) to replace liquid adhesives for CFRP panel bonding. DAAT® testing has revealed its bonding strength is greater than anticipated - meaning it's suitable for metal-metal bonding applications. This project will firstly conduct a phase of desk-based research with key customers to understand which metal-metal applications are most desired for DAAT®. TSM will complete computer modelling of DAAT® applied to key subcomponents identified from the desk-based research, & will then manufacture prototypes of these components bonded with DAAT® to verify & validate the computer model predictions. TSM will benefit from first mover advantage with this game changing technology. TSM anticipate sales of DAAT® to new & existing customers, with increases in revenue, staff and manufacturing capacity as a result of this project.